Novel production processes for L-glufosinate

Glufosinate is a £250 million dollar per year amino acid herbicide. It is currently produced as an even mixture of an inactive and an active form. Consequently, half of the product purchased and applied by farmers is inactive, wasting money and increasing the environmental load due to glufosinate use. Acidophil’s innovation, to be evaluated in this early stage feasibility study, consists of developing technologies to produce only the active form of glufosinate, generating a product that should be cheaper and easier to use. Novel enzymatic steps, similar in concept to commercially proven processes, will be used to convert the inactive form into the active form. This project therefore represents applying an innovative technological approach to the production of a market-proven product.